Bridging religious studies, gender & development and public health to address domestic violence: A novel approach for Ethiopia, Eritrea and the UK

This project responds to problematic understandings and alleviation approaches to domestic violence in low- and middle-income countries (LMICs). In recent decades, these have tended to prioritise Anglo-American epistemology and experience, and have oftentimes neglected or simplistically portrayed the influence of religious belief and spirituality in domestic violence experience. With this project, I aspire to consolidate a decolonial approach that prioritises local worldviews, integrates religio-cultural parameters more substantively in the ecological model of violence and leverages on theology and religious actors resourcefully as appropriate to each context.
The project is informed by my decade-long experience in international development practice and unique specialisation in gender, religious & theology studies. It responds to previous gender-sensitive research with religious communities in sub-Saharan Africa and more recent investigations of intimate partner violence (IPV) among the Ethiopian Orthodox in Northern Ethiopia. These have consistently shown the importance of religious idiom in public and private life and the intersection with gendered norms, but especially tensions between theology and folklore understandings, with 'religion' being juxtaposed to 'culture' in intricate ways to preserve or discontinue pernicious behaviour.
At the theoretical level, the proposed project aims to build the evidence base around the intersection of religious beliefs, human psychology and intimate partner behaviour, which is a highly under-theorised field dominated by industrialised societies' experience. I am especially interested in exploring how religious idiom may be used to provide psychosocial support to members of religious communities perpetrating or facing abuse. This increased understanding is important for the development of more integrated, religio-culturally sensitive domestic violence services in traditional religious societies, such as Ethiopia and Eritrea, but also in societies with diverse migrant populations, such as the UK.
As a pilot, the project will engage the prevalent Amharic- and Tigrigna-speaking Orthodox populations in Aksum, Northern Ethiopia, in Asmara, Eritrea and the surrounding countryside, and three cities in the UK (London, Manchester, Birmingham). In Northern Ethiopia, the project aims to build the preparedness of Orthodox clergy to respond to domestic violence and to sensitise the community of believers by improving literacy in Orthodox theology to reverse folklore understandings of gender and marriage that contribute to IPV. In Eritrea, the project seeks to contextualise domestic violence in religio-cultural worldviews, while building capacity among religious and secular stakeholders to respond better. An overarching objective is to cultivate more nuanced understanding among the various stakeholders in order to reverse simplistic representations that currently hinder integrated, collaborative and multi-sectoral approaches.
The study seeks to employ knowledge and experience emanating from the Ethiopian and Eritrean communities to inform debates and approaches in the UK domestic violence sector, which is increasingly called to cater to diverse communities. The project will combine an ethnographic look into the Ethiopian and Eritrean Orthodox population and research with other migrant communities with a country-wide investigation into the UK domestic violence sector. The aim is to establish the degree to which domestic violence providers, migrant community organisations and religious stakeholders from diverse religious communities currently recognise the importance of and engage with religio-cultural parameters to respond to victims and perpetrators. Knowledge exchange and public engagement activities comprise the project's fundamental tool for building bridges among secular and religious stakeholders, who still lack a common platform for mutual understanding and substantive collaboration.

Potential impact
The proposed project will explore and develop more integrated and religion-sensitive approaches to domestic violence provision in Eritrea, Ethiopia and the UK. In the short term, the project will benefit affected communities through research & sensitisation interventions and through direct engagement with domestic violence service providers (clergy, state agencies, charities, etc.) to improve their understanding and to build capacity. In the mid-term, Ethiopian and Eritrean migrant communities, clergy and community organisations in the UK will be supported to improve their responsiveness to domestic violence, with benefits extending to other religious communities. In the longer term, improvements in the domestic violence sectors in the three countries are envisioned through increased religious literacy, the development of more integrated systems and state-led initiatives. Through knowledge exchange activities and online dissemination platforms, the project is anticipated to impact on relevant stakeholders internationally.
Research & sensitisation activities with affected communities include interactive surveys with the male population in Aksum, focus group discussions (FGDs) with female survivors of domestic violence in Addis Ababa and FGDs with men, women and clergy in Asmara and rural Eritrea. These will provide an immediate platform for reflection, sensitisation and self-empowerment for the participants. A trilingual website will produce impact by offering a permanent resource of theology-informed materials on gender issues and domestic violence. In addition, the direct involvement of local communities in the production of a series of educational videos is anticipated to reverse societal taboos about domestic violence. In the UK, affected communities will benefit indirectly from improved religio-cultural sensitivity in the domestic violence sector and better responsiveness among religious personnel and community organisations.
Research & sensitisation activities with clergy and seminary students in the Ethiopian and Eritrean Orthodox communities will include workshops with clergy in Aksum and students and staff of theological colleges, including the Frumentius Theological College, a collaborator to this project, and other seminaries in Ethiopia and Eritrea. Orthodox clergy in the UK will also be engaged in research activities, consultations and trainings with the aim to improve their understanding of domestic violence and their preparedness to respond better. Theology-informed online training resources will be made available to them and, in the long-term, to religious personnel in other religious communities by integrating Islamic, Jewish, Hindu or other exegetical material.
The third beneficiary group includes domestic violence providers in these countries, who will be involved in trainings and capacity-building activities co-facilitated by the PI and international domestic violence and religious experts. They include the Ethiopian Women Lawyers' Association (EWLA) in Addis Ababa, a partner to this project, the Ethiopian Ministry of Women, Children and Youth Affairs and the National Union of Eritrean Women. In the UK, secular domestic violence providers, community-based organisations and faith-based charities and platforms will be reached through workshops, trainings and online toolkits and materials aiming to build their capacity to cater to multi-religious/cultural groups.
At the theoretical level, the project will improve current understanding around religious parameters, human psychology and domestic violence, establishing spiritual cognitive therapy as a new field of practice. Additionally, the project will improve public knowledge and achieve better engagement with foreign religious traditions in western academia. In the longer term, the project can pioneer an impact-oriented field that bridges Religion & Public Health for the alleviation of health-related issues in LMICs and their migrant populations